ParkingPerx

ParkingPerx is an innovative solution that looks to help reinvigorate the fortunes of town and city centres by

reducing the issues associated with car parking that act as a barrier to trade

The premise is a currency and data exchange platform that allows Merchants the ability to pay for Consumers

car parking fees in exchange for a given level of spend within their store. Consumers receive 'Parking Credits'

when they spend at participating stores and other businesses providing them with the opportunity to earn

FREE car parking and incentivising them to spend locally. Merchants have a measurable way to increase footfall

, dwell time and revenues and compete more effectively with internet shopping where no such parking fees

exist. Owners of the car parking assets of the city (including where applicable the local authority) benefit from

improved cashflow,increased asset life, reduced operating and enforcement costs, the PR collateral associated

with the offer of FREE parking and a collaborative approach to location based loyalty using powerful data that

can help to formulate long term transport, parking and business development policy